Practice led PhD: The Leadenhall Market in the City of London

This project will seek to ask whether creatively imagined representational spaces of Leadenhall Market generated through a study of its representations and by performing the spatial practice of walking the routes that describe its ancient location at the centre of a growing `Eastern Cluster' of tall, glass building in the City of London can make visible a hidden archive of unseen, overlooked or lost sites and reveal aspects of hitherto unknown or unlooked-for quotidian activity?
And how manifestations of such an archive might produce new readings of this dense space, informing the dialogue between ancient and modern in the Ward of Lime Street and its immediate neighbours and contribute to conversations about the area's future development?